MultiRack Production Intent Prototype

This project forms phase-two in the development of a bold new automotive accessory product,
the ‘MULTIRACK’. The product will be the flagship product for a creative design and
engineering business – the first of its kind that will specialise in the application of composite
materials and other high-tech lightweight materials in new markets. The MULTIRACK takes
elements of a traditional bike rack and evolves it beyond recognition into a multi-functional
lifestyle product. Fitted to the rear of the vehicle it facilitates the carrying of sports and leisure
equipment including bikes, skis, snowboards, cargo boxes and luggage cases. Its innovative
use of modular design and composite materials creates an entirely new form factor and a
range of functions unique to automotive accessory design. It comes as a result of 26-years
combined experience of the founding partners in the automotive industry.
The Development of Prototype grant is required to create a Production Intent Prototype that
we will test to regulation standards. We will undertake a process of research and development
looking into production processes that can move the design from the labour intensive, highcost
carbon fibre lay-up process that was necessary to deliver a proof-of-concept, toward a low
cost high volume production method utilising the latest techniques developed within
automotive manufacture. Additionally, we will address issues of usability and security
through the development of new quick release features with the aim of creating further
protectable IP. The resulting product will compete with other premium carrying systems in
terms of usability, security and price.
We currently use a number of suppliers in the UK for prototyping and look to broaden our
range of contacts and keep all our production UK based. All product development will feed
directly back to the growth of our unique business proposition in the UK and reinforce the
development of future product innovations.